HiFiMacrEL - High-Fidelity Macroscale Modelling of Historical Masonry Structure under Earthquake Loading

Earthquake loading is a major threat to the safety of historical unreinforced masonry (URM) structures (e.g. old masonry buildings, bridges, and monuments) located in earthquake-prone regions of Europe. The damage or collapse of URM structures with historical and cultural value not only threatens the safety of people but also brings extremely adverse social and economic effects. Therefore, reliable predictions of the dynamic response of historical URM structures under seismic loading are excessively important. As the existing microscale and mesoscale modelling strategies which model masonry units and mortar joints individually often impose prohibitive computational demands, the macroscale modelling strategy which reduces the modelling effort and computational cost receives wide applications in both research and practice. However, the existing macroscale models often ignore important
mechanical behaviour of masonry under seismic loading, limiting their applicability to specific problems. To overcome the deficiencies of existing macroscale models, this project will develop an advanced and general macroscale modelling strategy which fully replicates the important mechanical phenomena involved in URM structures under seismic loading, and propose an efficient homogenization method to generate needed macro-level information for nonlinear dynamic structural analysis. The proposed numerical approach will be validated and applied to two case studies involving realistic historical URM structures which were damaged by earthquakes.